Isometric Outcomes - measurement of humidity and heat from water vapour

At Isometric Outcomes, our mission centres on creating products with a people and planet-centric approach, employing sustainable design methods. Our flagship product, Humidex, is an energy-efficient dehumidifying ventilation device tailored for bathrooms. It innovatively captures and recycles heat from humid air, preheats shower water. The key benefits include enhanced energy efficiency, reduced carbon emissions, and effective mould prevention. Versatile and suitable for all property types, Humidex operates seamlessly without the need for extensive ducting.

In response to the prevailing environmental and economic challenges, with escalating fuel poverty and a conspicuous climate impact, Humidex emerges as a timely solution. Offering consumers an opportunity to cut energy costs and reduce their carbon footprint, our product presents a low-cost, high-reward investment. Focused on continual product improvement, we are actively seeking funding to enhance Humidex's efficiency. Collaborating with industry leaders such as the National Physical Laboratory (NPL) and leveraging ASTUTE's computational fluid dynamic (CFD) and heat transfer modelling proficiency, we aim to refine and optimise the performance of Humidex. This strategic approach aligns with the imperative to provide consumers with an increasingly efficient, environmentally friendly, and cost-effective solution. By securing A4I support, we not only advance our product but contribute to the broader narrative of sustainable living, emphasising transparency and accountability.